High Pressure EGR Generator (HiPERGen)

The High Pressure Exhaust Gas Recirculation Generator (HiPERGen) project will develop a novel recovery system that will be integrated into the high pressure exhaust gas recirculation (EGR) loop to utilise the un-used throttling energy for electricity generation using a turbine coupled with a high speed generator and achieving up to 3 % WLTP CO2 reduction. Valeo’s experience in developing and validating a similar technology in a laboratory environment provides the background IP and knowledge consistent with an early TRL4. JLR will provide the operational conditions for the EGR recovery system and, together with Valeo, will specify the performance targets for the different components of the subsystem. An innovative turbine designed by ADT to withstand and perform under challenging operating conditions will be coupled with the novel e-machine designed by Valeo, and these two components will be embedded into the HP EGR loop. The performance of the optimised subsystem will be validated by simulations and experimental results in a gas stand test performed at UCL and in a vehicle demonstration performed by JLR and hence, reaching TRL6.